Using Machine Learning to understand Lattice QCD Data

The strong interaction is the fundamental force that holds together nuclear matter. This force is described by Quantum Chromodynamics, a non-Abelian gauge theory whose fundamental particles are six fermion flavours (the quarks) interacting with eight-gauge bosons (the gluons). Quarks and gluons never appear in final states of the strong interaction. This phenomenon, for which we lack an explanation, is known as colour confinement. Elegant mechanisms of colour confinement have been proposed that are based on the prominent role of field configurations with non-trivial topological properties. However, the underlying arguments are semiclassical, and would hence need to be supported by first-principal calculations such as those performed in the framework of Lattice Field Theories. The latter in turn would need to be guided by topological arguments and optimisation procedures and would benefit from advanced visualisation methods that enable us to inspect the relevant configurations. The goal of this highly interdisciplinary project is to develop a methodology for detecting configurations with non-trivial topological properties combining large-scale numerical simulations, optimisation procedures, methods in topological data analysis and visualisation, in order to assess their relevance in mechanisms of colour confinement.

Lattice QCD provides a first-principles approach to relate the basic degrees of freedom in the theory of the strong interactions (QCD), namely quarks and gluons, to observables probed in elementary particle and heavy-ion collider experiments. This includes spectral quantities (hadrons, transport) as well as thermodynamic quantities (pressure, entropy, susceptibilities, order parameters). In recent years, machine learning (ML) has increased in popularity also in the lattice QCD community [1], resulting in the exploration of many ML methods to analyse large data sets, both for regression and classification tasks. In this project, we will explore these methods to data obtained in the context of QCD at nonzero temperature and the FASTSUM collaboration.